China's Creative Communities: Making Value and The Value(s) of Making

China's Creative Communities: Making Value and The Value(s) of Making is a four-part cross-disciplinary scoping research project to bring together UK and China partners to network, research, workshop and publically disseminate ideas and innovations around the multi-faceted value of making in China. It aims to strengthen China's multiple maker communities in partnership with the UK, as part of broader support for China's creative industries and knowledge economy.

The project results from the British Council/AHRC's Living Research: Making in China initiative, in which a group of UK academics and makers were immersed in China's maker culture in October 2015. Initial findings and discussion identified key themes and approaches to develop to further contribute to Living Research's aims.

China's Creative Communities take place amidst a growing, but differentiated, emphasis on making in China and the UK. The UK's first makerspace opened in the 1990s, while China's first makerspace only opened in 2010. Now China has a rapidly expanding maker movement set to only grow following Premier Li Keqiang's first visit to a makerspace in Shenzhen in 2015 and the subsequent publication of the Report on the Work of the Government, which identified 'makers coming thick and fast' as part of its growing creative industries.

As in the UK, China's makerspaces vary widely, from self-funded hacker workshops to sites of middle-class leisure. Chinese policy and private investment focus on makerspaces as accelerators and incubators for product innovation. This is most evident in Shenzhen, China's electronics manufacturing capital, whose readily available manufacturers, materials and componentry has attracted a global community of makers looking to benefit from a production ecosystem largely absent in Europe and the USA. The technology-based innovation focus on makerspaces should be understood amidst economic uncertainty in China over its mass manufacturing future. A concomitant threat to China's status as the world's largest producer and economic emphasis on makerspaces tallies with Made in China 2025, the initiative to move its economy up the value chain to focus on design, quality, innovation and sustainability. These are areas of UK expertise potentially valuable in China: the UK has a strong, ever-more socially and sustainably responsible, design culture, and its maker movement is seen as potentially able to encourage a similar ethos.

Despite the excitement and potential for China's makerspaces, their future is uncertain, with some lacking strong community presence. Yet China also has a strong design and making culture, in other, less supported communities currently seen as external to its maker movement: urban villages; traditional crafts, and shanzhai. Matching China and UK researchers and makers to investigate makerspaces as part of this broader making ecology could offer ways to maximise the social, cultural and economic benefits, and extended values, of making in China.

Overall, this project aims to provide forums for making-based knowledge exchange in the UK and China through which the diverse values of making in China can be explored and enhanced. It will consolidate connections and build new networks between China and UK's making-related communities and extend the types of values and communities associated with making. We will also use this project to test methods and approaches and identify research questions that will create a foundation for future projects to benefit making communities in China and the UK.

Potential impact
This cross-disciplinary scoping research project brings together practitioners, academics and entrepreneurs in the UK and China to network, workshop and publically disseminate ideas and innovations around the multi-faceted value of making in China. It aims to strengthen China's multiple maker communities in partnership with the UK, amidst broader support for its creative industries and growing knowledge economy.

The planned research activities will engender a significant degree of knowledge exchange between UK and China participants with the intention that both parties benefit from the research outcomes. As a primarily scoping and networking project, these outcomes will focus on identifying targeted questions and areas for future larger-scale research projects, building relationships and opening up maker networks to identify appropriate partners to participate in these future projects.

The activities are also intended to have value in their own right: the tours, workshops and discussions will inform a broader understanding of making and making culture and therefore will provide insights and practical lessons that can be of direct benefit to the Chinese and UK participants. Specifically, these activities will focus on areas of UK expertise new and beneficial to China's making culture: the role of makerspaces in place making and community building, nurturing entrepreneurship and innovation; critically engaged making, the value of sustainably driven design and making, including ideas of the circular economy and increasing product longevity, and the integration of material knowledge and sensitivity with digital capabilities.

The non-academic participants from China, David Li and Lit Liao are both intimately connected with the maker cultures in Shenzhen, Shanghai and beyond (for example Li is co-founder of Xin Che Jian and Maker Collider in Shanghai). Through their significant networks and connections they can contribute to and disseminate knowledge gained through their participation in stages 3 and 4 to a broad spectrum of China and UK based organisations, makers, entrepreneurs and businesses. This is specifically in the case of Li, who has informed China's strategic development in this area and Lit Liao, who is seen as a figurehead amongst China's minority of female makers. Therefore the outcomes of this research have the potential to impact at a strategic and social level in China.

At a more grassroots level the workshops and salon events in China will be attended by a range of invited participants, including those from design and small batch manufacturing companies, the craft sector, incubator/accelerator organisations and cultural organisations (such as V&A Shekou), as well as the public, thereby potentially reaching a broad range of makers and other interested parties who should benefit from participating in critical activities and debates that provide new UK-led approaches and perspectives on making and making culture outlined above.

There will be similar benefits and routes to impact for the UK non-academic participants and consultants directly involved in the salons, workshops and tours in the UK. They will benefit from the networking opportunities this provides both with the Chinese visitors and the other UK participants, and through the organisations they represent outcomes will be disseminated across their networks. Furthermore the public facing events in the UK will provide a mechanism for the wider public to engage in the research discussions, again with a number of invited participants from a range of sectors and organsations.

There will be a mutual benefit to both UK and Chinese individual participants and organisations in building new and existing relationships that could form the basis for future collaborative projects.